PLAYIR - IP Voucher

At PLAYIR we're working on real-time cloud technologies to enable real-time source code streaming and optimization across mobile and server architectures. For this innovation voucher, we're looking to secure IP support to patent technology which could reduce the deployment of software security fixes.